Validating the performance of graphene sensors using advanced metrology

Our company, DZP Technologies (DZP), have developed graphene strain sensors which provide an alternative to conventional metal strain gauges. To produce the sensors, we use graphene and other conductive inks which are formulated and produced in the company.

In this project, we aim to validate the performance of the graphene sensor and understand how the sensor material changes during and after operation. The project is a collaboration with the National Physical Laboratory (NPL) who will characterise any structural and chemical changes to the materials in our sensors to obtain a better understanding of the mechanism of the electrical resistance change.